Advancing the understanding of vulnerability of energetic formulations to mechanical insult, when manufactured using a Resonant Acoustic Mixer (RAM).

This studentship would seek to develop an advance understanding of the vulnerability of energetic
formulations (in charge form) to mechanical insult, when manufactured using a Resonant Acoustic
Mixer (RAM). In particular, whether there is a change in the level of damage, which occurs that, could
affect the Burn to Violent Reaction (BVR) mechanism?